Development of a new generation of high efficiency heat pumps using pre-heated air supply

The project's objectives are to assess the technical feasibility of developing a new range of high efficiency Air

Source Heat Pumps (ASHPs) that achieve a significant improvement in performance compared to conventional

ASHPs by virtue of the air supply to the ASHPs being pre-heated either by solar air collectors or, where

appropriate, by use of exhaust air flows. We will consider the feasibility of the concept for both new build and

retrofit to existing buldings within both the residential and commercial sectors. The application of the new

range of high efficiency ASHPs will be for the supply of renewable heating and cooling (where used in

conjunction with thermally driven cooling systems) in buildings. The project's activities will include appraisal of

system design options, development of a detailed thermodynamic system design model and demand-side

model, formulation of control and modulation strategies, investigation into optimisation of system components

(with particular attention to working fluids, fluid flow rates, evaporator, condenser and controller), calculation

of theoretical system performance in different climates and undertaking of cost benefit analysis.